Probing dark matter distribution in the Milky Way with the DESI survey

The nature of dark matter is one of the key problems facing astrophysics. Despite many years of effort, we still do not know what particle is responsible for it, and even in our own Milky Way we have a very poor understanding on how dark matter is distributed. This project aims to exploit the multi-million-sized set of spectroscopic observations of the Milky Way stars in the Northern sky that will be conducted by the DESI survey to probe the dark matter distribution in our Galaxy. We will observe stars of different types such as red giants and pulsating RR Lyrae for which we can estimate good distances. Our sample of stars is expected to extend all the way to the edge of the Milky Way and will be the largest such dataset available to date. By combining the motions of stars on the sky with radial velocities determined from stellar spectra we will measure the 3-D velocities of these stars. The modelling of the velocities will allow us to characterise the shape of the dark matter halo in the Milky Way. We also expect that the velocities of these stars will show detectable footprints of the interaction of our Galaxy with the Large Magellanic Cloud galaxy that is currently merging with the Milky Way.
Using less distant stars observed in DESI we will measure the velocities of stars in so-called stellar streams, which are structures produced by disrupted globular clusters and dwarf galaxies. Using numerical simulations we will model the positions and motions of these stars to make a detailed map of dark matter distribution in the central parts of the Milky Way. Finally, since the stellar streams are structures that are very sensitive to gravitational perturbations, we will look for signs of those to test the predictions of the current cosmological paradigm that predicts that our own Milky Way should be filled by a large number of small mass dark matter clumps.